University of Ulster and Hunter Apparel Solutions Limtied

To create an internet of things which will incorporate smart washing/drying machine and garment sensor technologies to provide automated monitoring/management of Big Data for complex PPE garments as a patented service that can be franchised.